University of the West of England Bristol and City I D Limited

To create a distinctive innovative capability in provision of seamless multi-channel city experience services, using computer science and games technology to extend the company's unique city wayfinding solutions to include digital and mobile media.